HIV risk behaviour among urban and rural female sex workers in Indonesia: A mixed methods approach

i. BACKGROUND
Unprotected (heterosexual) sex is one of the main modes of HIV transmission in Indonesia (MAP, 2004). Correct and consistent condom use has been shown to be an effective method in the prevention of sexually transmitted infections (STIs), including HIV (Davis & Weller, 1999; Pinkerton et al, 1998; Weller & Davis, 2002; Whiteside & Fransen, 1999); and the advocacy of male condom use is key to Indonesia's HIV prevention interventions directed at sex workers (Indonesia National AIDS Strategy, 2007-2010). Despite Indonesia's national efforts to increase AIDS awareness and access to male condoms among most-at-risk populations (MARPs), such as female sex workers (FSWs), second-generation HIV risk behavioural surveillance has shown a continued lack of consistent condom use, even if FSWs are aware of the benefits of useing condoms and have access to them (BSS 1996-2000; 2002; 2004; 2005-6; 2007). The lack of safe sex is confirmed by consistently high rates of STIs (Integrated Biological Behavioural Surveillance, IBBS, 2007). Research on condom use by FSWs with their clients in Indonesia is predominated by epidemiological studies that provide survey data on individual-level risk factors, such as HIV/AIDS and condom awareness, levels of condom use and some basic socio-demographic indicators. Rural FSWs are excluded from large-scale surveys and thus, little is known about condom use by FSWs who operate outside urban settings and the contextual factors that may shape their behaviour. The proposed research is an attempt to fill this gap.

ii. COMPLETED RESEARCH
My doctoral research was the first mixed methods study of its kind attempting to describe and explain condom non(-use) in the context of transactional sex in Indonesia that included rural FSWs in its sample. The study used a comparative rural-urban research design and a mixed methods approach to collect and analyse both qualitative and quantitative data on condom use by FSWs in the context of transactional sex in the West of Java, Indonesia. Primary data collection included a survey of urban and rural FSWs (n=310), in-depth interviews with a qualtiative sample (n=16), as well as observational and experiential data. A novel sampling strategy developed as part of this study enabled the inclusion of under-researched and harder-to-reach FSW populations in a wide range of settings. Findings show that there are significant numbers of FSW sub-populations, most notably rural FSWs and FSWs working in urban slum areas, who have thus far been under-researched and whose needs in termns of HIV prevention remain largely unaddressed. Results show that variations in sex setting in combination with respondents intra-, interpersonal, demographic and socio-economic characteristics create and relate to different inhibitors to condom use with clients, as opposed to individual-level risk factors, such as HIV/AIDS and condom awareness alone.

iii. PROPOSED RESEARCH
An ESRC postdoctoral fellowship will provide me with the opportunity to:

1) Disseminate findings of my doctoral research and limited follow-up fieldwork during the fellowship, through journal publications, conference and seminar attendances, liasing and networking both within the UK and internationally

2) Collect and analyse primary qualitative data on the perspectives of HIV health service providers to Indonesian FSWs, and integrate findings into a journal article on my doctoral study's implications for HIV prevention

3) Consolidate and extend knowledge and skills relevant to my research career through staff development training offered at or in association with LSHTM

4) Conduct preliminary analysis of secondary HIV risk behavioural surveillance data (BSS 2002-2007) on sex work migration and to pilot life history interviews among mobile Indonesian FSWs to inform future research proposals

5) Develop research proposals for future grant applications